Cyber+ Assessment

We are offer a cloud application called DelaneyCloud to manage time & attendance for construction, hotels and schools, and we would like to achieve the Cyber Essentials Plus certificate to improve our security posture.